Cosmic microwave background and lensing

Simons Observatory will start taking data in 2025, and will provide a powerful probe of the cosmic microwave background, and its lensing. The project will work on topics towards reliable estimation of cosmological parameters, theoretical modelling and lensing reconstruction.